Satellite Application and Analytics for Renewables Integration (SAARI)

Austin Consultants (AC) are a software and hardware engineering design, development, integration and test solution SME, having grown from a two-man engineering team back in 2005 to the highest certified LabVIEW integration house in the UK. Having worked across the energy and utilities industry, AC have identified a prototype Satellite Application and Analytics for Renewables Integration (SAARI) that estimates wind speed and direction, cloud optical thickness and cloud entrance/exit patterns over Renewable Energy (RE) assets using high-resolution satellite earth observtion image processing and machine learning techniques. As new wind and solar capacity is added worldwide, generation using these technologies rises from 5% in 2015 to 30% of the global total by 2040 (BNEF, 2016). This requires improved forecast techniques for the optimal integration of RE into energy systems and markets. SAARI unlocks the access to low cost and scalable RE yield prediction analytics, adding intelligence to energy infrastructure systems. This feasibility study tests the technical and commercial potential of SAARI, applying cutting edge technology to improve the accuracy, scalability, user experience and reduce the costs of accessing RE data analytics.